Design of a new lighter VPN client for Home working

**Existing VPN solutions are relatively difficult to administer and difficult to scale. Limitations imposed by older encryption methods leads to poor user experience and limit the number of users each device can support. Traditional full-tunnel VPN architectures also impose high bandwidth requirements on hub sites that many SME struggle to meet.**

Our solution will provide an SME friendly, simple to use, easy to deploy, scalable and secure remote access solution to allow access to both local and cloud-based resources without the capacity & bandwidth limitations of traditional VPN systems. With a focus on performance and ease of management, this solution is intended to address many of the challenges currently faced when deploying remote access solutions at speed & scale.

Business IT teams have a major challenge in providing a secure connection to company systems against the backdrop of the enormous growth of home working. This system will provide a solution that companies can self manage using existing systems more efficiently and securely.

This is a significant advance on existing solutions because it brings remote working technology previously too costly and complex within the reach of the SME sector.

The CloudCoverIT team has developed hundreds of specific solutions of this type over nearly a decade in business. And our experienced in house team have scoped the technical elements of this project in 2019\. The current COVID-19 situation has brought the project to the forefront and the team have a project plan ready to develop including technical and commercial development in an 8-week window.

The market need for this is significant as all businesses follow government advice to enables all worked who can to work from home.

Every business that has staff connecting to systems can do so more securely that without VPN and faster and more reliably than with a stretched VPN operating near or beyond its limit of connections.

This system enables companies to make secure connections without large numbers of terminations and high bandwidth by employing modern encryption and compression technology to improve the overall efficiency of the system.

Further development focuses on the commercialisation of the new VPN solution and allows us to develop and deliver a coherent sales and marketing plan both for the UK and International markets.

This will be delivered through two key elements:

The allocation of specific marketing resource through a specialist partner marketing agency
The appointment of a new senior commercial manager with specific UK and international experience in this sector - (The individual concerned provided support for the original phase of the project as a consultant and has an excellent insight into the work required.)